Oxford Heartbeat LTD

This project aims to validate the requirements and market potential of a software tool for surgeons to assist their decision making process and enable improvements in quality of care, efficiency and treatment outcomes.